Q-Safe: Quantum-Secure Messaging and File-Sharing Application

**Q-Safe: Quantum-Secure Messaging and File-Sharing Application**

**Public Description**

**Q-Safe** is a cutting-edge **quantum-secure messaging and file-sharing application** designed to protect digital communications from current and future cyber threats, including those posed by quantum computing. With the rapid advancements in technology, traditional encryption methods such as RSA and ECC are becoming increasingly vulnerable to sophisticated cyberattacks. **Q-Safe** addresses this challenge by integrating **post-quantum cryptographic (PQC) algorithms**, ensuring long-term security for individuals, businesses, and organizations.

This application provides **end-to-end encryption (E2EE)** for messages, files, and cloud storage, ensuring that only the intended recipients can access the content. By leveraging **NIST-approved post-quantum encryption algorithms** such as Kyber, Dilithium, and Falcon, **Q-Safe** offers a **resilient and future-ready cybersecurity solution** that cannot be compromised by even the most advanced computing technologies.

**Key Features**

1. **Quantum-Resistant Encryption** -- Protects against both classical and future quantum computing threats using PQC algorithms.
2. **Secure Messaging & File Sharing** -- Ensures private communication and document exchange without risk of interception.
3. **Email and Cloud Storage Encryption** -- Integrates with platforms such as Gmail, Outlook, Google Drive, and OneDrive to protect sensitive data.
4. **Multi-Factor Authentication (MFA) & Zero-Trust Security** -- Prevents unauthorized access through advanced authentication and access controls.
5. **Compliance with Cybersecurity Standards** -- Aligns with GDPR, ISO 27001, and other global security regulations to meet enterprise and government requirements.

**Who Can Benefit from Q-Safe?**

1. **Businesses & Startups** -- Secure confidential business communications and protect intellectual property.
2. **Government & Defense Organizations** -- Safeguard classified communications against cyber espionage.
3. **Healthcare & Financial Sectors** -- Ensure compliance with data security regulations while protecting sensitive records.
4. **Legal & Corporate Professionals** -- Secure contracts, negotiations, and sensitive legal discussions.
5. **Individuals & Privacy Advocates** -- Maintain private, secure conversations and file storage.

**Why Q-Safe is Needed?**

With cyber threats rapidly evolving, the risk of **data breaches, phishing attacks, surveillance, and quantum computing decryption** is increasing. Many existing encryption solutions are not equipped to withstand the capabilities of future quantum computers, leaving sensitive data vulnerable. **Q-Safe** provides a proactive, **future-proof** solution, ensuring that users can **communicate and share files securely today and in the quantum era.**

By integrating **post-quantum encryption with user-friendly security features**, **Q-Safe** sets a new standard in cybersecurity, making **quantum-safe communication accessible to everyone**.